Miniaturised Quantum Random Number Generators for Secure IOT and Mobile Applications

Random numbers are a critical component of encryption / cybersecurity & currently rely heavily on Pseudo Random Number Generators (PRNG). These algorithms are deterministic & vulnerable to hacking. In particular, an eavesdropper obtaining the initialisation settings can predict all possible outcomes, thus compromising the entire encryption. We are currently in the middle of two key global, interconnected trends, increasing interconnectivity of our devices (IOT) & accelerating rise in frequency & impact of cybercrime. Both trends illustrate the critical importance of proper security for devices & communications. An effective way to address the problem is to use Quantum Random Number Generators (QRNG). The inherent entropy at the core of quantum mechanics makes quantum systems a perfect source of randomness. However, existing QRNG technologies are large, expensive and only useable in static environments e.g. server farms. Whilst strong protection for 'the hub' is crucial, these solutions are not suitable for 'the spokes'. Crypta Labs is developing QRNG products which can provide miniaturised, end-to-end encryption without reduction in device speed / encryption rates, another key parameter for QRNGs as the amount of data being generated & transmitted is increasing exponentially.". Funded by DSTL & Innovate UK, Crypta Labs has already developed a working QRNG prototype. Example use cases include finance, healthcare, military communications, transportation & critical. This project will assess the market for QRNGs providing input to R&D, market strategy and fund raising.